Novel methodology for predicting the functional impact of mutational variation in the human genome.

Rapid developments in next-generation sequencing technologies has lead to a substantial
increase in identified genetic mutations, many of which may be implicated in disease. The
focus of the PhD programme is to construct algorithmically-based methods for predicting the
functional consequence of genetic variants, a problem where we have already achieved
some state-of-the-art results in certain contexts. Particular themes will be novel
methodology associated with data integration, rare variant combinations and probabilistic
inference. We expect to use the methods developed with data from the
Genomics England (100,000 genomes) project.